BRICS

The aim of this project is to develop the prototype of a tunable light source specifically adapted for ethanol, aldehydes and C1 to C9 hydrocarbon spectroscopy. Thanks to its small dimensions, low power consumption and simple control interface, the instrument will be suitable for integration in optical gas analyzers. The instrument will be based on disruptive infrared laser sources in the 3-4 um spectral region developed by the consortium.